Longfield Cyber

Longfield is one of the UK’s largest and longest established distributors of polymer. Our Privately-owned £70m / €90m business handles around 70,000 tonnes of polymer per year. We specialise in prime and sub-prime polyolefins, and also have significant business in styrenics, polycarbonate, acetal, nylon compounds and ABS. We cover Western Europe from our head office in the UK and Eastern Europe via our agents based in the Czech Republic and Croatia.